ZOEX for Aquaculture Demonstration Project

Salmon farming is one of the most technologically advanced and highest value forms of aquaculture. It is generally carried out in latitudes where colder waters suit the fish lifecycle. This market typically uses industrial levels of power for feeding and instrumentation, generally relying on diesel generators which need to be phased out under the UK Government's Net Zero policy. Because of the northern latitudes solar power does not work in the winter months. This leaves limited options for renewable energy to phase out diesel generators which are harmful to the environment. A project proposed by ZOEX Ltd, an Aberdeen based Engineering house, supported by Scottish Sea farms, one of the biggest salmon producers in Scotland intend to demonstrate a cost-effective Wave Energy Converter (WEC) system, called ZOEX, integrated with hybrid battery system that can be used to reduce diesel consumption without sacrificing reliability. Investing in such technologies make sense as the industry moves further offshore shore-cables will be cost prohibitive and better wave resource will make these types of technologies more commercially viable. This Project will play an important role in sustainable fish farming, increasing productivity and economic growth while fulfilling the UK's net zero targets. Supporting this Project, Innovate UK aims to make UK an international exemplar of good practice in the Offshore Aquaculture sector. This project sits well within UN Sustainable Development Goal 2, Zero Hunger: End hunger, achieve food security and improved nutrition and promote sustainable agriculture and equity, diversity and inclusion as ZOEX is a female owned company.